AIPIR - Development of an advanced AI proteomic platform to identify, track and predict host response to solid tumour immunotherapies

Development of an advanced AI proteomic platform to identify, track and predict host response to solid tumour immunotherapies such as Keytruda